A Digital Twin Simulation Platform for an AI-powered AMR for Warehousing

The project will produce a feasibility study for a highly advanced drive-system that will operate an Autonomous Mobile Robot (AMR). The feasibility study will produce a digital twin simulation platform for the AI-powered AMR for warehousing.

The project is innovative because it is using disruptive technology the patented Electric Drive System developed by Cyclopic.

The main motivation for the project is to work with the award-winning CAV Lab (University of Surrey) to work on the feasibility study to prove that the advanced AI works intelligently with the wheel levelling system to autonomously balance the AMR, achieving pitch and roll. This ensures the stability of the platform, thereby protecting the load and adding greater stability to the AMR.

The load balance capabilities of the platform are enhanced by AI sensors that constantly monitor its operation. This will maximise core fulfilment centre technology (warehouse), thereby significantly increasing overall productivity and efficiency. By integrating AI into the robotic platform, we aim to establish the most effective algorithm for improving the platform's balance. This will be done to monitor the load for faster speed and greater stability. The AI system will be able to identify the ideal loading spot on the graphic display for an operator.

The business need & technological challenge that Cyclopic has identified is to improve the stability of AMR in a warehouse setting. This is achieved through autonomous balancing, improving the current AMRs' speed and stability.

The grant funding will be used to work with CAV-Lab, leading UK autonomous robotic research centre at the the University of Surrey. The digital simulation platform will demonstrate the benefits of the electric drive-system that will operate the AMR eg. increase in stability & load balance therefore establishing accuracy & speeding up the process within warehouse operation.

The feasibility study will highlight the drive-system using state-of-the-art sensors and Lidar systems to produce an AMR that negotiates the factory floor, while the robot moves, keeping the load bed level throughout, protecting loads as the robot moves from station to station.

The scalable drive-system can be manufactured economically ,efficiently and the project will provide a detailed study of an AMR that will be a game-changer for the warehouse & manufacturing industry. Providing a safer solution for an autonomous factory robot that adds value to production tasks and overcomes numerous technical barriers.